Heath Pea

Heath Pea Limited, a Scottish SME, has been established to develop proprietary products derived from Heath Pea, a native plant to Scotland.

The company plans to use its innovation voucher to accelerate the development and commercialisation of its lead candidate.